Metrological traceability of measurement data from nano- to smallmicroplastics for a greener environment and food safety

PlasticTrace aims to address the urgent need for development and harmonisation of methods for the chemical identification, physical characterisation and quantification of released small micro/nanoplastics (SMPs/NPs) in drinking water, food and environmental matrices, as required by the EU’s Circular Economy Action Plan (CEAP). In this context, hyphenated and complementary analytical approaches will be developed, optimised, compared and harmonised, leading to the establishment of metrological traceability of measurements through robust validation studies. Novel and environmentally relevant SMP/NP reference materials will be developed within the project. International cooperation with key stakeholders globally will be considered as the basis for a European Metrology network.